Retrospective Brain fMRI Motion Correction with Generative Adversarial Networks

Functional Magnetic Resonance Imaging (fMRI) has become an indispensable tool in neuroscience, offering insights into brain function, activity and neural pathways, offering a non-invasive nature and high spatial-temporal resolution. However, clarity of fMRI images are significantly reduced by motion artefacts, which can arise from patient movement, breathing, or cardiac cycles. Motion causes substantial blurring, which hinders clinical use of fMRI, incurring substantial additional costs to NHS. Deep learning and generative AI methodologies have shown promising results in MRI motion correction. However, motion correction in fMRI remains unexplored and is more complex, with movements across both space and time. Traditional motion correction methods have limitations in effectively addressing dynamic and unpredictable fMRI artefacts. There is a significant research gap in fMRI motion correction, increased by lack of datasets and AI approaches. The absence of open-source datasets specifically tailored for motion-corrupted fMRI complicates the development and validation of new correction methodologies. This research aims to fill this gap by developing a novel approach to fMRI motion correction using Generative Adversarial Networks (GANs). The project's objectives include: 1 Develop a novel GAN-based framework for retrospective motion correction of brain fMRI data. 2 To evaluate the performance in terms of accuracy, efficiency, and reliability. 3 To share an open-source fMRI dataset, specifically for researching and testing motion correction algorithms. The project will incorporate pre-existing fMRI available through open access databases and our collaborators at the Mireille Gillings Neuroimaging Centre (MGNC). A comprehensive validation process will compare the GAN-based approach with existing motion correction methodologies. This ambitious and innovative project will benefit fields of neuroscience, medical imaging and artificial intelligence.